"Stability of Antarctica's last frontier": Princess Elizabeth Land, East Antarctica

This project will explore the internal structure of ice in the last major area of Antarctica to have been surveyed, and use these data to decode the stability of the ice and its potential contribution to global sea-level rise.